To quantify the benefits and determine the market potential, through fuel related costsavings, of monitoring, in real-time, the in-to plane jet fuel properties

To quantify the economic and environmental benefits and determine the market potential of
monitoring, in real-time, the fuel properties, related to fuel gauging and aircraft performance,
at the point of entry into the aircraft and collating this data to identify local, regional and
global trends. Further development of this trend data is envisaged to make it available via a
cloud-based portal to enable operators to make more informed choices regarding their routeplanning
and refuelling operations which will provide anticipated cost savings and improved
efficiencies.
The key fuel properties currently used by the refuelling industry will be established and
available sensors evaluated for suitability for use in this system. Additional parameters that
would add value would be identified and if sensors are not available then the technical
requirements for the sensors required will be developed as part of a follow-on project. Based
on the information we gain from this proof of market study the technical requirements around
packaging and communicating remotely with multiple, electronic-based sensors into a fuel
dispensing system will be determined.
The project will consider the aviation regulatory authorities’ requirements around aircraft
fuelling requirements, their minor global implementation variations and how these need to be
considered in developing an integrated sensor pack for monitoring fuel properties in real-time